PhD in intelligent electric machining

Subtractive 3D printing of microdevices can allow new forms of sustainable manufacturing. This PhD, therefore, aims to explore using artificial intelligence to develop an advanced automated electronic control system.